MyVaccineRegister - App/Portal to declare an individual's vaccination against and immunity to COVID-19

The ImmucheX solution is a real-time verified database for each country of individuals who have received a COVID-19 vaccine, who have subsequently been tested for and registered as having immunity to the virus; this is in contrast to the concept of herd immunity - where a subject has been exposed to the virus but not necessarily generated long-term immunity. It will enable registered individuals to return to normal work and not be affected by coming into contact with the virus, whatever the transmission mechanism. It also deals with the issues of social distancing - since a person who has been vaccinated not only protects themselves, but also reduces the risk of onward transmission.

The ImmucheX project is designed to work within a government's health/citizen identity systems and any registered vaccine for that country. Given that there are several vaccines globally, there may be more than one registered vaccine in each country. The ImmucheX solution is designed to work across any of these vaccines.

A key objective is that the platform should be open to all nations and it will need to deliver data accurately and speedily.

The access to an accurate vaccination record and immunity, verified and digitally delivered, will enable the world to live with COVID-19. Access for the individual is to be via the ImmucheX mobile App (Android/iOS platforms) which they will use to prove their immunity. The ImmucheX App has been designed with privacy first and does not collect data - it is simply to prove an individual's immunity by vaccination.